Dynamical Modelling of Dark Matter Haloes

According to the current paradigm of galaxy formation theory, galaxies are embedded in massive haloes of dark matter. To map these dark haloes, we can construct dynamical models, based on the observed kinematics of stars and gas.

In this project we will be using data of the new WEAVE-Apertif survey, which combines optical integral-field spectroscopy from the WEAVE spectrograph at the William Herschel Telescope (La Palma, Spain) with radio data of Apertif on the Westerbork Radio Synthesis Telescope (Dwingeloo, the Netherlands). The student will be adapting and expanding current modelling techniques, to take both the stellar and cold gas kinematics into account. The student will also join the WEAVE-Apertif science team, and will have access to early-science observations.

SUPA Courses: Advanced Data Analysis for Astronomy (SUPAAAA), SUPA Observing Course (SUPAOBS).
Local Courses: Auditing Extragalactic Astronomy
CAPOD Courses:
Assessment and Academic Misconduct: An introduction (cross-faculty),
Tutoring and Demonstrating: An introduction (cross-faculty),
PGR Induction,
PGR Essentials,
Research Data: How to Store and Manage them Effectively,
Getting and Staying Organised for Success,
Managing your Research and Working Effectively with your Supervisor